Coordinated Opportunities for Advanced Leadership and Engagement in Science Communication in Europe (COALESCE)

COALESCE will consolidate, further develop, and mainstream generated knowledge and connections on science communication to build up the European Competence Centre for Science Communication. To achieve measurable and sustainable long-term impact of the Centre, project objectives will pivot on co-creation and co-design, building on cooperative relationships with multiple stakeholders including scientific and journalist networks, as well as university alliances. COALESCE is an EU project that will operate in relation to international, national and regional hubs and build on an interdisciplinary approach. It will demonstrate the means for rapid mobilisation of scicomm in times of crisis while fighting misinformation and engendering trust in science. Supporting all of this will be an accessible library of critical resources, toolkits, handbooks as well the provision of training opportunities to R&I actors across the ERA. The COALESCE project will ensure the effectiveness of and best practices for science communication through a concerted and focused effort made by an experienced, knowledgeable, and well connected consortium. The project builds on and adds to already existing forms of excellence in science communication, public engagement, and co-creation practices developed from the joint efforts of the coordinators of previous EU-funded science communication research projects and contributions from other key partners. COALESCE will continue and strengthen connections between academic researchers and practitioners representing the state of the art of scicomm in Europe. Other key features of the project are that it will: 1. Integrate universities and higher education providers with SMEs; 2. Connect participatory engagement methodologies and journalism practices with new channels for scicomm; 3. Complement the agendas of national scientific bodies; and 4. It will be supported by existing scicomm reference and university alliance networks.